Zero Carbon Lithium Extraction from Geothermal Fluid

The project will focus on two areas:

1\. The business case for the production of zero carbon lithium from deep geothermal fluid in Cornwall in order to substantially reduce the carbon footprint associated with the batteries used in electric cars. Even though electric cars have no emissions when driven, there are high emissions associated with their manufacture, particularly the supply of lithium for the batteries.

2\. Securing production of lithium in the UK to build a robust national supply chain of the raw material required for domestic battery manufacture.

Storage of electricity in batteries, whether for powering cars or for balancing the National grid, is set to become a very important part of a sustainable, green economy. Most modern batteries use lithium as a raw material. However, the extraction and transportation of lithium has a high carbon footprint. In addition, no lithium is produced in the UK. To address the problem of the lithium carbon footprint, a small number of companies are now looking at extracting lithium from geothermal fluids beneath the ground. The most promising of these projects are in California and New Zealand. **The UK also has a lithium resource, contained within the geothermal fluids in Cornwall. We have recently (July 2020) shown that the concentration of lithium in the deep geothermal fluid in our geothermal wells in Cornwall is the highest in the world.**

This project will assess the potential for lithium extraction from geothermal fluid in Cornwall and create an investment grade business case for developing an extraction plant at our existing geothermal site. The project will use data from the deep geothermal site near Redruth (United Downs Deep Geothermal project). The assessment will focus on the different types of technologies currently available for lithium extraction, the economics of the process, the market (present and future) , the impacts on the future economy in Cornwall and the overall carbon footprint (via a Lifetime Carbon Assessment). The project will also assess potential locations for four other follow on geothermal/ lithium extraction plants in Cornwall.

The driver for lithium extraction from geothermal fluids is twofold: firstly to produce zero carbon lithium (the current carbon footprint of importing lithium is very high) and secondly, to ensure the UK has a secure supply chain of an essential element for battery technology.